Marie Duval presents Ally Sloper: the female cartoonist and popular theatre in London 1869-85.

Early Career researcher Dr Simon Grennan, with established scholars Dr Roger Sabin and Dr Julian Waite, will undertake and disseminate new research that will bring to public attention and deliver a rigorous academic context for understanding the re-invention of the English comic strip by Marie Duval in London, between 1869-85. They will produce an international Touring Exhibition, an open-access Online Database, an Academic Publication and 3 Journal Papers, in partnership with The Guildhall Library, Tate Britain and Illustrative Festival, Berlin.
The production of 19th century English comics in humour periodicals was an exclusively male activity, with one exception. Marie Duval was a popular stage actress whose husband, Charles Ross, edited Judy, a satirical London periodical. Between 1869-1885, Duval drew over 100 comic strip pages for Judy that radically developed a character created by Ross named Ally Sloper, a work-shy ne'er-do-well Londoner. Duval's access to the publishing business allowed her to pioneer the development of a drawn story-world through regular serialisation, creating new reader expectations of both form and content, so that readers used her strips in a new way.
She also acted in popular plays, famously subverting gender expectations in the role of 'leading man'. Duval worked in the genre of melodrama, the dominant theatre practice of the 19th century. Her narrative drawing shows the influence of this practice, in both the form of the strips and the mechanisms for reader comprehension.
The Sloper strips utilise depictive techniques that contradict those of a trained illustrator. She had no training, and the visible speed and vigour of facture of Duval's drawings became another comedic device, communicating the exciting, disposable and even daring character of Sloper's world of physical comedy.
As a result of the depictive techniques that she employed and the milieu in which they were read, the world that her strips create is unlike any other English drawn narrative in the 19th century. Duval recreated the comics medium in English on the basis of the new ways that readers made use of them.
There have been no attempts to study or present Duval's activity as a draughtswoman/female actor in the male environment of periodical publishing, relative to her development of the new comics medium. Neither has there been any study of the techniques, contexts and reception of 19th century melodrama compared to Duval's drawings, nor analysis of the range of impacts upon readers of different narrative drawing styles in humour periodicals in this period of new cross-media fertilisation.
Our research method will adopt a mixture of empirical and theoretical approaches to knowledge production, looking beyond empirical data to understand social structures, both recognising and departing from theories about underlying structures, seeking to reveal the historical contingency of previously accepted knowledge and practices.
Outputs will comprise a) a new open access Online Database (an image catalogue raisonné) of Duval's Sloper strips hosted by the University of Chester, b) a public Touring Exhibition displayed at Tate Britain and Illustrative Berlin, c) an Academic Publication and d) interim outputs comprising three peer-reviewed Journal Articles in British, French and American journals.
Experienced research project leader and established scholar Professor Deborah Wynne will mentor Dr Grennan.

Potential impact
a) Interim outputs (Journal Articles) will provide academics in three fields (cultural history, word/image and performance) with access to original research data and emerging analysis, marketed by the journals and events via their established routes for dissemination.
b) The open access Online Database, titled 'Marie Duval presents Ally Sloper' will be launched and promoted via established online gateways available to scholars, in the fields of word/image, performance, 19th century history and social studies. The website will be reviewed by University of Chester every three years.
c) The public Touring Exhibition, titled 'Marie Duval's revolution in English comics', will be displayed at Tate Britain and Illustrative Festival Berlin and will be promoted via the institutions' established marketing mechanisms.
d) The academic publication 'Marie Duval: narrative drawing and melodrama in 19th century London' will be launched and marketed to libraries and scholars internationally via the publisher's established commercial mechanisms.
Types of impact will include locating, evidencing and providing a critical framework for analysing Duval's contribution to the history of early comic strips, thereby providing the means for scholars to develop the current pedagogy of media history, performance, social history and gender. This will enable them to include Duval in curriculums at all levels of study and will provide future scholars with a changed analytical landscape in which to go forward, particularly in terms of theorising gender and popular culture in the 19th century.
The reach and ambition of future activities of members of the research Team will also be impacted, including their future contributions to curriculum development and teaching, through the process public engagement and partnership working across disciplines and sectors.
In particular, the Touring Exhibition will generate increased public awareness of Marie Duval in the context of the history of word/image, performance and 19th century London history, contributing to a change in current public perceptions of the comics medium. Raised awareness and changed perceptions impact on people's everyday lives by providing opportunities to think differently and make creative connections which were previously difficult or impossible.
More fundamentally, the research will bring about a change in the academic orthodoxy of comics, which continues to propose that a) prior to the First World War, the medium was created and developed entirely by men and b) in the United States, that the medium emerged in English sui generis with the appearance of Outcault's The Yellow Kid in 1894. This sea change will underpin future theorising of the medium relative to gender, technical innovation and the emergence of contemporary popular leisure cultures.